Enhancing SME Operational Efficiency with GenAI

This project is set to transform the landscape for Small and Medium-sized Enterprises (SMEs) across the UK. This innovative initiative aims to empower 10 businesses with the strategic tools and practical knowledge needed to seamlessly integrate Generative Artificial Intelligence (GenAI) into their daily operations.

At its core, this project stands apart through its holistic and pragmatic approach. Moving beyond conventional training, it offers a tailored mentorship model, providing direct, hands-on guidance to each participating SME. This bespoke support ensures businesses can effectively navigate their unique AI integration challenges, moving from theoretical understanding to tangible implementation.

Participating SMEs will embark on a structured six-month programme focused on three critical pillars: AI readiness, AI adoption, and, uniquely, measurable AI impact. The emphasis on developing bespoke Key Performance Indicators (KPIs) for each business will ensure that the benefits of GenAI adoption are not just perceived but quantifiable, demonstrating a clear and compelling return on investment.

This project is designed to give UK SMEs a significant competitive advantage. By equipping them with the skills to strategically leverage GenAI. We anticipate a transformative impact on their operational efficiency, leading to cost reductions, improved decision-making, and enhanced innovation capacity. This isn't just about adopting new technology; it's about fostering a more resilient and future-ready SME sector.